Molecular mechanisms conferring risk for colorectal cancer

Colorectal cancer (CRC, or Bowel cancer) is the fourth most common cancer in UK, accounting for over 16 000 deaths annually (Cancer Research UK, 2016 statistics). It is also perhaps best understood of all cancer forms, in terms of how it forms, and which genes have a role in its formation. However, despite the large amount of work that has concentrated on understanding CRC, we still do not know all the genetic mutations that cause it. Furthermore, although more than 60 inherited genetic variants that increase risk for CRC are known, the mechanisms that generate the inherited disease risk are not well understood. This is in large part because the genetic variants that carry the largest fraction of population-level risk reside in the region of the genome that does not code for proteins. The variants are presumed to affect the amount of
proteins made in particular cells, by affecting DNA binding of proteins called transcription factors. However, actual evidence for this mechanism is largely lacking, mostly because we do not understand exactly how the part of the genome where the variants are functions, and how changes in DNA sequence affect binding of the transcription factors and activity of genes. The proposed research project aims to understand how mutations or variations in DNA sequences that bind the transcription factors changes the activity of genes, and how the changed activity leads to tumour formation. This is basic research utilizing novel high throughput methods and computational data analysis of the experimental results. The project will first generate vast amounts of data in a laboratory, and then utilize and understand it using tailor-made computer programs.

The work is very much a collaboration between biological and computational scientists, who will work closely together to understand basic mechanisms of how cells can tell when and where the genes written in their DNA should be active. The researchers will seek to understand 'the second genetic code'. The first genetic code that describes how DNA sequence is converted to protein sequence was decoded already more than 50 years ago, and the first draft of human genome, which describes the sequence of the chemical letters A, C, G and T found in all human cells was published in 2001. Determining the human genome sequence has had a very large impact in several fields of biology and medicine. However, knowing just the order of the letters is not enough to understand how they instruct cells to grow, and how this process goes wrong in cancer. Our project aims to understand how the network of proteins and genes talk and regulate each other when reading the second genetic code. To solve these issues is a short-term benefit to scientific community in terms of deeper understanding, novel methods and computational tools aiding to understand how cancer develops. In the longer term, our results are expected to lead to many applications that help to predict, prevent and treat disease. For example, the results and tools developed within the project can be used to improve predicting of who is at risk to develop cancer.

In a wider context, the proposed project in part of a broader effort to use advanced genomic and computational tools to understand the basis of disease. Genetic variants that are located between genes, and are so common that most people have many of them have recently been found to be important in increasing risk to most common diseases. We therefore expect that the methods and tools developed within the project will be widely applicable to the study of the mechanisms that cause other common diseases. Hence, this project will not only impact research on colorectal cancer but will have broader implications for research, prevention and treatment of other common diseases.

Technical abstract
In this project we propose to develop a quantitative model of gene expression that explains in molecular detail how genotypic variation of an individual CRC leads to activation of downstream genes that drive uncontrolled cell growth.

To do this we have developed several novel methods that allows determination of transcription factor (TF) binding activities from cell extracts (ATI assay; Wei et al., Nature Biotechnology, 2018) and methods to determine high-resolution binding specificities of human and mouse transcription factors (TFs; Jolma et al., Cell 2013; Nitta et al., eLife 2015; Yin et al., Science 2017), and analyzed the role of TF-TF and TF-nucleosome interactions on their binding specificity (Jolma et al., Nature 2015; Zhu et al., Nature 2018). Since specific DNA binding is only one activity of TFs, and alone insufficient to explain how DNA sequence directs gene expression, we will also test biological activities of specific contextual combinations of TF motifs in vivo using a massively parallel enhancer-reporter assay (modified from Starr-seq protocol; Arnold et al., 2013) that we will use to identify active enhancers in target CRC cells.

We will use our measurements to determine activities of TFs in a set of human CRC cell lines and intestinal tissues to identify the TFs that display strong activity in CRC, and then use this information to predict the effect of risk variants in gene expression using computational models. The modelling methods will range from easily interpretable regression models (Hughes et al., 2018) using pre-existing transcription factor binding motifs, to methods that learn the features of the sequences de novo, such as convolutional neural networks (Alipanahi et al., 2015; Zou et al., 2019). In the last steps this model will be tested with cell lines altered with CRISPR-Cas, to determine how changes in gene expression translate to an increased risk for tumourigenesis.

Potential impact
The proposed research project is aiming to understand how changes in DNA sequences that bind proteins that regulate expression of other genes lead to formation of Colorectal (CRC, or Bowel) Cancer. This is basic research utilizing novel high throughput methods and computation data analysis of the experimental results.
Our project aims to understand how the network of proteins and genes talk and regulate each other. To solve these issues is a short-term benefit to scientific community in terms of deeper understanding, novel methods and computational tools. However, the long-term beneficiaries could be the patient and health care systems.
Colorectal cancer is perhaps the single most important cancer in UK, in terms of severity, number of patients having the disease, absence of effective screening programs and therapies, lack of readily avoidable cause, and cost for society. In the Western world, CRC is the most common cause of cancer-related death in the absence of any major avoidable cause (more than 250 000 cases in Europe per year). It affects both sexes almost equally and is mostly a disease of the middle-aged and elderly. However, there is a recent report of increase of CRC in younger population. With lower risk and increased costs it is not feasible to screen them efficiently, thus better understanding of mechanistic basis of CRC formation could contribute to identification also the younger people in risk.
National CRC screening programmes are patchy and, even where they exist, they may rely on sub-optimal methods (such as faecal occult blood testing) for reasons of cost. Long-term survival from bowel cancer has improved slowly compared with that of breast cancer, for example. Outside the West, bowel cancer incidence is increasing rapidly as populations age and adopt Western lifestyles. In addition, many patients present late owing to lack of disease awareness or embarrassment. These considerations mean that bowel cancer is likely to be a major health problem for the foreseeable future.
Unraveling the molecular basis of colorectal cancer susceptibility not only increases our knowledge about this deadly disease, but also allows us to focus screening efforts to high-risk groups. This strategy has been extremely successful; while phenotypic CRC screening (colonoscopy) in the whole population is extremely challenging, excellent results have been obtained in cancer detection and prevention in predisposed individuals (Jarvinen et al., Gastroenterology 118:829, 2000). A model that allows prediction of individuals with high risk to develop bowel cancer has thus wide social and public health implications if the obtained knowledge and technological initiatives can eventually achieve a reduction in incidence of colorectal cancer.